Armed conflict and family formation dynamics in post-Soviet world

Demographic theory is ambiguous with regards to the effects of armed conflicts on fertility decisions and research carried on the topic is far from conclusive, suggesting that fertility responds differently to political instability depending on the nature of the conflict and the features of the affected population. For studies done in the Western world, available statistics allowed identifying not only the short-term, but also the long-term consequences of political instability on fertility, thereby enabling to insert these swings in the broader framework of the demographic transition; this was not so often the case for middle and low-income countries. The main limitation of these studies lies particularly in that available statistics for the selected countries tended to be of dubious quality, reduced in coverage and, most importantly, time-limited